Bristol Particle Physics Response PDRA Call 2022

This grant will enable the Bristol experimental particle physics group to continue its work, including searching for dark matter with Lux-Zeppelin, and searching for new physics in rare decays at Mu3e, LHCb and NA62.